UK-China Translational Biology Research and Knowledge Exchange Centre

Technical abstract
To conduct collaborative high-quality research that addresses the issues of increasing crop

yield in a sustainable manner with low environmental impact to help achieve Global Food

Security. The specific objectives are:-

1. To conduct joint research in plant reproduction to understand the impact of temperature

stress on pollen development and to develop tools and resources for breeding, hybrid

development and increased crop productivity, and thus increase food security.

2. To facilitate the transfer of understanding of genetic traits and molecular mechanisms

from model systems to crops of economic importance.

3. To develop and apply new approaches to key areas of plant and crop research, by using

different skill sets from the partnering Institutions.

4. To train young/new researchers with the skills to enable them to address these questions

5. To Increase industry engagement in both China and the UK.